Encapsulation

Neem Biotech is a specialist manufacturer of high value extracts from sustainable botanical sources and has a world-leading position in the isolation and extraction of high value ingredients from UK-sourced garlic (Allium sativum) which it sells in Europe, Asia Pacific and the USA.

The company has a successful track record in the development and commercialisation of patented, plant-derived active ingredients that have broad application in industries such as pharmaceuticals, foods & beverages and agrochemicals.

The company will use the TSB Innovation Voucher to access novel technologies from a new partner to further develop its innovative product portfolio.